Reconstituting the Human COPII Secretion System

Alzheimer's Disease (AD) is a debilitating disease, notably characterised by memory loss associated with neurodegeneration and loss of neuronal connections(1). Characteristic markers of AD are amyloid-B (AB) plaques and neurofibrillary tau tangles- protein aggregates that disrupt healthy brain function.
Using a knock-in mouse model of AD, AppN;-F/ML-F, which exhibits similar disease progression to human AD(2), we experimentally observed an abnormal increase in the electric function of certain neurons in regions of the brain targeted by AD, such as the hippocampus and the entorhinal cortex. These regions are extremely important for long-term memory formation, so any disturbance has immense negative consequences on the patient. Notably, this hyper electrical activity is present in cells which regulate the inhibitory-excitatory synaptic balance. Hence, early hyper-activity results in failure to modulate excitation, leading to chaotic brain circuits that alter brain function negatively.